Using machine learning to characterize the impact of hearing loss on neural coding

The student will work with Prof Nicholas Lesica (lesicalab.com) to build computational models of auditory processing that can be used to investigate how different cochlear pathologies distort the neural coding of speech and music.